EST Nutrient Sensor

EST Ltd is based in County Durham and is a company specialising in sensor development. They have conceived a sensor system that provides for the continuous and automatic measurements of an important nutrient species dissolved in water. The sensor uses an electrochemical method of analysis to detect and measure nitrate species and provides near real-time analysis results. The sensor system, and by virtue of its design, is highly specific and accurate, and offers a real opportunity for national and international sales to be created. The technology offers new employment opportunities within the North-East and within an ambitious and technically skilled company.